Small gods: representations of deities on personal items from 1st-century CE Campania

This PhD project will study personal items decorated with images of the gods found in 1st-century CE Campania, approaching them as religious artefacts which enable communication between divine referent and believer. Looking at jewellery, amulets, and other small items kept about the body, it will focus on how miniature representations of deities and their attributes serve the needs of individual religious agents by creating intimate and accessible divine images. By examining personal belief and ritual rather than formal civic and domestic cult, it will focus on the interaction between marginalised communities and Roman religion, inclusive of both 'folk religion' and magic.

In the study of Roman material religion, a whole category of objects - jewellery, seal rings, amulets, and miniature figurines - has been side-lined in favour of a focus on religious practice mediated by public sacred spaces and cult statues. These personal items have long been considered predominantly decorative and their religious potential elided, either due to their perceived banality (e.g. common seal rings and low-value bone hairpins) or their association with femininity (e.g. jewellery). However, these artefacts form a distinct corpus of religious object, depicting deities on portable and wearable items, offering a means for personal communication with the gods and acting as talismans against harm. The miniaturisation of figural or symbolic representations of the gods creates images that are defined by intimacy and accessibility, as discussed by Martin and Langin-Hooper (2018).

Recent developments in scholarship focusing on phenomenology, Roman lived religion, and miniaturisation theory have offered a new framework for studying personal religion, but even here these 'small gods' and their relationship with the social and religious body has been neglected. The study of small finds is often frustrated by lack of dating and provenance, but the spatial and chronological contextualisation of these artefacts afforded by the eruption of Vesuvius allows a singular opportunity to reconstruct the significance of personal religious items in 1st-century CE Campania. The research potential of this material is clear in the case of the Porta di Nola woman (Roberts, 2013), found carrying two representations of Fortuna, two protective amulets, and several rings decorated with symbols of good luck. As she fled, she clearly collected items invoking divine protection.